High-throughput screening system for organic electronic nano materials

Organic Electronics (OE) enables the production of lighter, more robust & potentially less
expensive electronics on large-area flexible substrates. This makes them a highly desirable
alternative in many applications, as well as creating new opportunities that would be
impossible using traditional inorganic conductors & semiconductors, such as copper or
silicon.
The market for OE is expected to reach $40bn by 2020, with applications including flexible
displays, large area lighting, electronic RFID & intelligent textiles. Despite successful
commercialisation of first products, OE is only just starting to achieve widespread mass
adoption. In part this is due to technical challenges in product development, product lifetime
& production quality control.
Ossila’s platform of lab-on-a-chip (LOAC) products intend to overcome the metrology barriers
for the OE global community to increase confidence in organic material performance,
accelerate market entry & increase competitiveness with respect to other technologies.
Through this 12-month study, Ossila will prove the concept that by using world-leading &
novel interface materials, simple to use test-chips can be produced for quick & accurate
nanomaterial characterisation. Adaptable chip design will enable simultaneous testing of
multiple materials & architectures, significantly enhancing the speed & range of research
undertaken. Effective integration of one or more chips within a novel low-cost system will be
assessed, informing scalability whilst minimising complexity/cost. Optimal interface
materials, test-chip transistor configuration, electromechanical connection &
electronics/algorithm development will be determined. The LOAC system will be fully
automated, enhancing accuracy & throughput whilst significantly reducing system & ancillary
costs. Following techno economic validation, leading OE materials research institutes have
confirmed their intent to trial subsequent demonstration plant from which sales are
anticipated.